Controlled confinement to reduce the inaccuracy of clocks based on optical lattices

Quantum technologies is a fast developing scientific and industrial domain with an expected multi-billion Euro market of technological solutions for industries and citizens. It comprises the field of quantum sensing, in which optical lattice clocks (OLCs) are one of the most precise measurement instruments, and quantum computing and simulation, which require the controlled manipulation of quantum objects such as trapped ultra-cold atoms. This project aims at bringing together the fundamental technologies used in these two domains by developing tailored and controllable potentials for lattice clocks, such as high order modes, tweezers, or conveyor belts, potentials able to take advantage of quantum entanglement, and in order to use them to explore and better evaluate the systematic uncertainty of these clocks.